The Development of Deep Geothermal Energy in Glasgow

The project will take a holistic approach to evaluating the scope for accessing and deploying deep geothermal heating in a representative neighbourhood in Glasgow, drawing lessons for the wider application of this approach elsewhere in the city, the country and in other parts of the world with comparable geological and socio-economic circumstances. Directed by an expert, academic supervisory team and in close collaboration with key stakeholders (Glasgow City Council, the Scottish Government, specialist geothermal and district heating companies, fuel poverty NGOs and residents' groups), an integrated analysis shall be made of:

The available geothermal resource associated with lowermost Carboniferous and Devonian sandstones at depths of greater than or equal to 1.5km beneath Glasgow

The practicalities of drilling engineering in appropriate urban areas

The optimal technology and delivery mode for geothermal district heat (including back-up systems to ensure resilience)

Public acceptability and understanding of the technology (through targeted public engagement activities)

Costs and benefits with particular reference to the substantial alleviation of fuel poverty.